SocialPro Academy - Social Media Membership

Too many small business owners struggle with their social media. They often lack the time, staff, and skills to manage their channels effectively in-house but don't have the budgets to invest in professional help. This hinders the growth of their business. But what if getting access to expert social media help wasn't this hard?

At Social Seahorse, we're revolutionising social media marketing support so no business has to go without. Addressing a significant market gap, our Social Media Membership is set to transform social media support by democratising access to high-quality expertise and introducing a free skills-swap community element. This enables more businesses to leverage social media for improved awareness, engagement, and growth.

With over 15 years of experience working with high-profile brands like the BBC, UCAS, and Oxford University, our platform offers unparalleled expertise to businesses of all sizes, regardless of their budget.

Core membership offerings include monthly online content development and planning workshops, online training, digital assets including content planning templates, and access to a supportive community of business owners and marketing professionals who help each other achieve their goals.

Our platform supports both small businesses and marketing professionals from small or solo marketing teams in large corporations, offering affordable, gold-standard support to all who need it. By providing practical tools, techniques, and top-tier training (including training on leveraging AI for social media), we help businesses save money and time, and improve their social media, fostering greater engagement and business growth.

In a unique and innovative approach, we also work with universities to offer free memberships to students in related fields for every membership purchased. This program equips students with essential skills and work experience while business owners benefit from their support. This initiative bridges the gap between academia and industry, enhancing the employability of young people and creating a sustainable model of mutual benefit.

This comprehensive social media support system, combined with our innovative student involvement strategy, sets our project apart as a leading solution in affordable, high-quality social media marketing support. By providing expert training, tools, and resources at an accessible price, we enable businesses of all sizes to enhance their social media presence without prohibitive costs.

With Social Seahorse, any business can afford to transform their social media strategy, drive awareness and engagement, and achieve business growth while contributing to the professional development of the next generation of marketers. It's a win-win for all.